Nanotechnology Enabled Infection Prevention Surgical Gloves (NEIP-SG)

Hospital Acquired Infections (HAIs) cost the NHS £2bn per annum and are a leading cause of death. The project aims to develop methods to impart antimicrobial properties to an important class of materials, which come in contact with patients and via which pathogen transmission occurs most frequently. The consortium aims to do this by utilising the expertise of a world leading manufacturer, two innovative SMEs and a leading UK university. The latest technologies, covering the nano to macro-scale, will be employed and a multidisciplinary team of chemists, biologists and engineers will tackle the significant challenges in this exciting project.